Sapiens:

Ten24, a leading name in 3D human scanning globally, has experienced impressive growth of around 20% annually since 2019\.

They've introduced SAPIENS, a groundbreaking commercial dataset of high-quality 3D head and face assets. This dataset is designed to train the next generation of AI tools for creating extremely realistic virtual humans. The demand for such technology is rapidly increasing in various sectors, including TV, film, games, healthcare, retail, education, and automotive.

Their innovation involves two key aspects. First, they aim to develop state-of-the-art 3D photogrammetry rigs to enhance quality while minimizing the time required for capture and processing. Second, they plan to produce a market-ready dataset of head and face assets to train AI tools from major global technology companies.

Their goals include rapidly testing technical and user experience approaches to create a high-quality dataset of approximately 10,000 assets. This dataset is laimed at companies developing the next generation of 3D human generative AI tools, including major tech corporations and leading games engines.

Additionally, they plan to develop a commercialisation strategy to meet the demands of technology companies, target industries such as retail and healthcare, and explore export markets. They are committed to creating a comprehensive solution for high-volume and high-quality 3D human scanning that addresses important issues like diversity, ethics, and environmental sustainability.

This innovation is poised to disrupt the scanning and 3D content creation industry significantly. The use of new generative AI tools trained on their dataset will enable the creation of high-quality, ready-to-use 3D head and face assets, eliminating the need to scan human heads and faces for the majority of applications.